Fatherhood, Breadwinning, and Search for Respect The Mandates of Manhood within and without prison

This in an ethnographic study examining the the role fatherhood, breadwinning and crime in Mexico. The objectives of the research stud are to understand:
1) the mandates of masculinity as observed inside a penitentiary centre (with a focus on notions of respect,
breadwinning, and fatherhood) and their relation to inmates' efforts toward reintegration;
2) the ongoing negotiations of the mandates of masculinity, both inside and outside of prison, and their
implications in preventing violence;
3) the role of informal economy in the reintegration process.